Dissonant Histories in South Asia's Museums: Memory, Religion and Politics in the '1947 Partition Memorialisation Project' in India

The 'Partition Memorialisation Project' refers to initiatives in South Asia and elsewhere that
commemorate the 1947 Partition of the Indian subcontinent. Alongside the rise of the Project, India is
witnessing the rise of Hindu fundamentalism that conspires to culturally annihilate the identity of
marginalised communities, particularly Muslims.
Numerous government-funded heritage projects in India are perpetuating a historical narrative that goes
against the constitutional secularism of the country, (Sharma 2023). These include a temple museum near
the contested site of the 'Ram Mandir' in Ayodhya, the demolition and rebuilding of the country's
National Museum in Delhi, and the appropriation of the Mughal era monuments like the 'Red Fort.'
Amidst this, The Partition Memorialisation exists in a paradoxical state. On the one hand, there are efforts
of individuals and private organisations to commemorate it. On the other, there persists a "Prescriptive
forgetting" (Mohanram, 2016), governmental amnesia envelops this history.
The key issue this research will address lies in the dichotomy of these contexts as it poses the question -
how traumatic histories of ethnic violence are curated for public consumption in a country actively
governed by sectarian politics? The research also speaks to the wider issue of heritage being used in South
Asia as a national tool to build recognition and (mis)recognition of identities.